Women Musicians and Lute Pedagogy in Early Modern England: A Historical and Practice-Based Investigation

My research will investigate how female lute students influenced the development of lute music and its
technique during Elizabethan and early Jacobean England. This will involve analysing manuscripts created
and owned by women, particularly tracing variations in pieces that survive in multiple sources. This will
show the influence of these sources and restore the agency of women's musical activities in historical
discourses. Additionally, I will engage with practice-based research by performing this music using various
lute sizes, techniques, and performance information derived from this research, all of which will be audiovisually
documented and shared in preparation for my final recital.